Voigt waves in bianisotropic materials

Voigt-wave propagation represents an unusual form of electromagnetic plane-wave propagation that is supported by certain anisotropic dielectric materials. It may be distinguished from the usual form of plane-wave propagation, as encountered in standard textbooks on electromagnetics and optics, on the basis of rate of amplitude decay. That is, the decay of Voigt waves exhibits a linear dependency on propagation distance whereas in the usual case of plane-wave propagation there is exponential decay with propagation distance. Bianisotropic materials offer much greater scope for Voigt-wave propagation than do anisotropic materials, because of the intrinsic coupling between electric and magnetic fields and the much larger constitutive parameter space that is associated with bianisotropic materials. Conditions for Voigt-wave propagation will be derived for certain types of physically-realizable bianisotropic materials. These bianisotropic materials will take the form of engineered materials that arise from the homogenization of relatively simple component materials that may not themselves support Voigt-wave propagation. Furthermore, the prospects of controlling the directions in which Voigt waves propagate by means of an applied DC electric field will be investigated for certain bianisotropic materials arising from electro-optic component materials. The prospects of harnessing Voigt waves in bianisotropic materials for optical sensing application will also be investigated. In addition, the prospects of realizing Voigt waves which exhibit a linear gain in amplitude with propagation distance will be investigated for certain bianisotropic materials arising from active component materials.

Potential impact
The most immediate beneficiaries of the proposed research will be the research community working on the electromagnetic properties of complex materials. This community, which comprises both theorists and experimentalists, spans both academia and industry. The proposed research will lead to developments in the electromagnetic theory of bianisotropic materials, in particular those materials arising as homogenized composite materials. While the focus of the proposed research is on Voigt waves, the analytical and numerical techniques to be developed may also be usefully exploited by researchers investigating other aspects of complex materials including metamaterials.

A key aspect of the bianisotropic materials to be investigated is that they are physically-realizable as homogenized composite materials, arising from relatively simple arrangements of relatively simple component materials. This aspect - together with the ease by which their electromagnetic/optical properties may be fine-tuned at the manufacturing stage - renders these complex materials especially attractive for technological applications, such as in optical sensing or optical switching. With this in mind, the PI will liaise with Edinburgh
Innovations as the proposed research develops. This organisation incorporates the University of Edinburgh's research and technology transfer office, which seeks to promote commercialization activities to potential investors and licensees.

The general topic of plane-wave propagation is a fundamental one in electromagnetics/optics and physics generally. Furthermore, the particular topic of singular plane-wave propagation is one that can be presented in an accessible and attractive manner to an audience with minimal mathematical background. Accordingly, benefits to the general public will follow from the proposed research by means of outreach activities (e.g., presentation at the Edinburgh International Science Festival).